Studies of electrical switching in antiferromagnets

Recent advances have shown that efficient electrical control of antiferromagnetic (AF) order is possible. The reorientation of the AF Neel vector is predicted to happen extremely quickly and also to have an affect on the band structure of certain antiferromagnets. This project will explore the stability, speed and affect on band structure of electrical switching in various AF compounds.